Evaluation of App-based health maintenance technology development options

CamTherics seeks a SMART Proof of Marketing grant in order to investigate the business
case for developing a technology to radically improve the motivational element of its longterm
health maintenance App.